Conditional application of direct power control for current limiting within Grid Forming converters

Grid-forming (GFM) capabilities of grid-connected voltage source converters (VSCs) are believed to be
becoming crucial for the stable operation of future power systems dominated by converter connected
generation. As compared to traditional Grid-Following (GFL) VSC control architectures, the state-of-the-art
GFM-VSC control algorithms can guarantee improved small-signal stability performance under weaker grid
conditions. However, transient stability of such GFM control schemes becomes more challenging; one of the
reasons is their inherent lack of direct control of current, which will be required by any converter during large
grid disturbances.
The ability of the converter to enable fast acting power and current control is desirable during large grid
disturbances, and the question is whether a Direct Power Control type algorithm.